Connecting UK's Wayfinding

Our project wishes to connect communities and citizens on the go, to accessible digital information and content through human centric design. Trueform's Signage and Wayfinding project will put our citizens and urban communities at the heart of the design process for the first time. This radical shift in approach will lead to insights about what content and data we need when we are out and about, in order to lead healthier, informed, more fulfilled lives, whilst on the move. It will enable Trueform to develop tailored propositions in support of our mission of creating enhanced vibrant public spaces and urban centres for the UK. This in turn will accelerate our work in support of reducing pollution, encouraging urban regeneration and healthy lifestyles, and therefore reducing UK CO2 emissions, supporting local retail and commerce and building community safety and resiliency. In addition, it will support Trueform's goal of employing people in the UK in the business of connecting us to our communities and environment.